University of Portsmouth and Entec International Limited

To enable the evolution from a supplier to a producer, using additive manufacturing technology improve productivity and cost-saving to existing and potential clients in complex global market.